The Professions in Nineteenth-Century Britain

The nineteenth century witnessed a huge expansion in the number of people in Britain and Europe described as members of a profession. Industrialisation, imperial expansion and the growth of the state led to an ever-increasing demand for lawyers, doctors, religious ministers and teachers, as well as newer service providers such as accountants, bankers and civil engineers. Many historians have viewed the professions as forming part of a wider middle class that also included manufacturers, merchants and entrepreneurs. Commercial and professional members of the middle class shared cultural, political and religious beliefs and attitudes and rubbed shoulders with one another in clubs, literary and philosophical societies, chapels, churches and in their business activities (Kocka 1995; Gunn 2000). Differences have been acknowledged, for example in economic outlook, with manufacturers and entrepreneurs making money from making and selling goods at a profit while professionals relied on fees for their services (Hewett 2004). However, no one has ever attempted to consider whether such differences manifested themselves in patterns of behaviour within society. We simply do not know whether the professions acted differently from other members of the middle class in terms of who they married, how they were educated, the arrangements they made for their children and the social and cultural activities they engaged in. In short, we do not know whether they formed part of the wider middle class or were, as Harold Perkin once suggested, a distinct social class (1969).

We are now in a strong position to be able to understand how the professions behaved as a group within society. This can be achieved through the use of tools originally designed for a purpose other than academic research, namely genealogy. Beginning with just a few fragments of biographical information, such as a name and place and date of birth, we can very quickly search family history websites such as Ancestry, the British Newspaper Archive, Family Search and ScotlandsPeople for references in censuses, parish registers, records of civil registration and probate indexes. Before long, we know when, where and to whom someone was married, where they lived throughout their life, the number and names of their children, when they died, their wealth at death and the role they played in public life. This information can be entered into a database for later reference and analysis. Using this method, we intend to construct individual life histories of 1,000 members of the professions in nine towns in England, Scotland and Wales, drawn from the 1851 census and chosen for their diversity (Leeds, Bristol, Brighton, Merthyr Tydfil, Dundee, Greenock, Alnwick, Morpeth and Winchester). We will use the data we collect to identify the social, religious and educational backgrounds of members of the professions, their marriage patterns, roles within local government, membership of clubs and societies and the role played by women in the establishment of professional dynasties. By better understanding these issues, we will be much closer to knowing whether there was a distinct professional class whose members engaged in similar civic, social and economic enterprises in their local communities. The statistical evidence will be supplemented with information gleaned from the records of mechanics institutes, literary societies, churches and other bodies, which are usually held in local authority record offices. We will also consult business records, diaries, correspondence and other personal papers.

The project will result in a book, an online prosopographical database, a series of workshops, journal articles, a database and public lectures. These outcomes are designed to disseminate the findings of our research as widely as possible to academics, students, local and family historians and the wider public.

Potential impact
This study has significant policy implications in that much of the criticism of the bureaucracy by the advocates of 'new public management' is predicated on the assumption that there is a self-sustaining professional class with a liberal agenda that impedes attempts at reform of the public sector. This research is designed to investigate the validity of this assumption, and to test whether or not it is a misrepresentation of a more nuanced professional class that is much less homogenous than critics often assume. If this is the case then critics will need to look more deeply into the composition, behaviour and interactions of the professional class to justify their claims. These are the focal points of this proposal and it is anticipated that the results will inform the debate about the role a putative professional class plays in social and economic development.

The research will contribute to the methodology of longitudinal study of populations and the ways in which data can be harvested and collated from a variety of sources to gain a much more rounded perspective that can inform larger questions such as those addressed by this proposal. Although there are problems of confidentiality in such longitudinal analysis in the contemporary world, this does not invalidate the methodological approach adopted here. One of the key components in our approach is content generated by users and discoverable in their social networks, largely by those with an interest in the past, particularly local and family history.

Apart from policy implications the primary non-academic beneficiaries of the project will be members of the public with an interest in history. We have identified three overlapping groups. The first will be those with a general interest in the subject who are not necessarily research active as local and family historians. In this group, we would include those whose engagement with history is primarily through the broadcast media and the mainstream press, as well as readers of popular history magazines such as History Today (circulation 27,900) and BBC History Magazine (69,400). Through a series of articles in these publications and national newspapers, together with coverage in the broadcast media (predominantly BBC radio) this broad historically engaged public will obtain an improved understanding of nineteenth-century British society and the professions.

A second, related, group of beneficiaries will be the large community of family history researchers in the UK. There are no reliable estimates of the size of this group, but there were 100,000 members of family history societies in Britain during the last decade (Fowler 2003). Genealogists will benefit from the project by developing an improved knowledge of the world in which their ancestors lived, and a better understanding of the sources that will provide our core data. This will be achieved through the publication of the prosopographical database on a website containing supporting contextual material, engagement with online social networks and articles in magazines such as BBC Who Do You Think You Are? Magazine (circulation 22,400).

The third group to benefit will be local historians, both in the towns that are the subject of our study and more generally. A dayschool at the University of Oxford, talks to local history societies, and a methodological article in The Local Historian will be designed to provide participants and readers with an improved understanding of the role of the professions within local communities. By focussing on our research methods as well as our findings, we will equip local historians with the knowledge to begin their own research on the professions and other groups within nineteenth-century society.